Elucidation of the mechanism of bone marrow failure in acute myeloid leukaemia

Leukaemia is a type of bone marrow cancer. Leukaemia prevents the bone marrow from doing its job, that is to make healthy blood cells. These blood cells include red cells that carry the oxygen round the body, white cells that fight infection and platelets that help the blood clot. Patients with leukaemia suffer from a deficiency of these cells and consequently become breathless or tired (low red cell numbers), are vulnerable to severe infection (low white blood cell numbers) and bleed spontaneously (low platelet numbers). Although we can replace the red cells by blood transfusion it is not possible to replace platelets and white blood cells effectively. Therefore patients with leukaemia frequently develop infections and bleeding, and many die from these complications.
The cells in the normal bone marrow that make all the blood cells are called stem cells. These stem cells are present in patients with leukaemia but appear to be prevented from working by the leukaemia. The aim of this project is to find out how the leukaemia stops the stem cells from working. By understanding how leukaemia inhibits stem cells we hope to be able to develop treatments to overcome this problem.

Technical abstract
Acute myeloid leukaemia (AML) induces bone marrow failure (BMF), leading to significant morbidity and mortality. Haematopoietic stem cells (HSCs) are present at diagnosis in patients with AML and patients show regeneration of normal haematopoietic tissue following successful clearance of leukaemic blasts by chemotherapy. This suggests that the HSCs are being prevented from synthesising mature blood cells by the leukaemia. The aim of this study is to elucidate the mechanism by which AML inhibits the HSCs. Under normal circumstances HSC numbers and function are regulated by bone marrow stromal cells such as osteoblasts. These supportive cells make up the HSC ‘niche‘. We will explore whether AML cells directly inhibit HSCs or whether AML disrupts the supportive HSC ‘niche‘. There is considerable evidence that T cells contribute to BMF in related myeloid disorders (eg.aplastic anaemia, myelodysplastic syndrome). We will therefore also investigate the role of the host immune system in the BMF induced by leukaemia.
We will study the direct effects of blood cells from patients with leukaemia on haematopoiesis by culturing them with normal haematopoieitic cells. After the culture, we will assess the number of progenitors and HSCs within the normal haematopoietic cells. By dissecting out specific cell populations (e.g. leukaemic blasts, T cells) from the patient samples using immunomagnetic depletion we will determine which cells are responsible for inhibiting the HSCs and progenitors.
We will spectratype T cells from AML patients to look for evidence of clonal expansion. The reactivity and effect of these T cells against autologous HSCs will be assessed using ELISPOT and repopulation assays, respectively.
The effect of leukaemia on the stem cell ‘niche‘ will be investigated by determining osteoblast numbers in AML-infiltrated marrow using immunohistochemistry. AML may not disrupt the ‘niche‘ but may compete for it. Therefore dependence of the leukaemic stem cells on these osteoblasts will be assessed by determining whether parathyroid hormone (that increases osteoblast numbers) increases the leukaemic burden in a xenotransplant model. We will also see whether AML cells can displace normal HSCs from the osteoblasts using this same model.
Finally, we will elucidate the molecular pathways responsible for inhibiting the HSCs by contrasting the gene expression profile of HSCs isolated from patients and controls. The phenotype and repopulating capacity of the HSCs will also be compared.
By understanding the mechanism by which leukaemia inhibits haematopoiesis it may be possible to intervene and reverse the BMF.